The University of Lancaster and Lake District Farmers Limited KTP 22_23 R2

To develop a scientifically verified carbon-efficient meat protein product range, in order to become the first net-zero meat producer in the UK.